Enhancing Data Security and Compliance in Cloud Infrastructure Deployments

In the realm of cloud computing, safeguarding data privacy is paramount even after it has been deleted. Ensuring the secure deletion of sensitive information from cloud storage, particularly in Amazon Web Services (AWS) Local SSDs, is critical to thwart unauthorized access or data breaches. This research aims to explore two objectives, (1) provide an understanding of data deletion in cloud deployment platforms and (2) develop a tool for achieving assured data deletion through cloud deployment platforms.